Evolution of biocide tolerance in Klebsiella pneumoniae and its impact on antibiotic resistance and virulence

Biocides are antimicrobial agents that are used widely in healthcare settings as antiseptics or disinfectants. To prevent infection and control multidrug resistant pathogens the use of biocides has increased. However, there is growing evidence that exposure to biocides may also be providing an environmental selective pressure for undesirable traits in bacterial pathogens including antibiotic resistance. It has already been demonstrated that exposure of Klebsiella pneumoniae to biocides can select for mutations giving rise to resistance to colistin which is a last resort antibiotic. In previous research, upon exposure to biocides, the genes phoPQ and amrAB acquired mutations. These genes are also linked to immune evasion during infection. This raises the possibility that the increased use of biocides in hospitals could lead to the emergence of bacterial strains that are both more virulence and more difficult to treat

Aims
This project aims to answer important questions regarding the evolution of bacterial biocide tolerance and the clinical relevance of the associated phenotypes. The project will utilize K. pneumoniae as a clinically relevant model organism in conjugation with representative models of microbial communities commonly exposed to biocides in hospitals: polymicrobial infections of the catheterised urinary tract and the sink trap environmental microbiome.

Objectives
The main objective of the project is to investigate the evolution of biocide tolerance in clinically relevant microbial communities. The response of the K. pneumoniae population within these communities will be evaluated through phenotypic and genomic characterisation of isolates pre and post treatment with biocides. Metagenomic profiling will allow identification of mutations conferring increased biocide tolerance and will aid in understanding their impact on antibiotic resistance and virulence mechanisms.

Applications and relevance the Medical Research Council
This project addresses fundamental questions regarding the development of antibiotic resistance in bacteria, and links to immune evasion mechanisms and infection. As such this work has clear relevance to human health and disease, and is well aligned with the remit of the MRC. Ultimately, the findings of this project could contribute to new approaches to control the emergence and spread of antibiotic resistance which is a key strategic aim for the MRC and UKRI.